University of the West of England Bristol and Rowan Dartington & Co Limited

To enable better investment decisions to be made through the introduction of novel portfolio analytics and historical performance analysis; and differentiate itself through the personalisation of its portfolio management system.